Parental Job Loss: The Role of Unemployment Insurance

Job loss can be very costly for both displaced workers and
their children. While a number of studies have investigated
the effects of parental job loss on children's outcomes
(Mörk, Sjögren and Svaleryd, 2020), we know little about
the extent to which the social safety net is able to mitigate
the costs of parental job loss (Britto, Melo and Sampaio,
2022). Exploiting the unique features of linked survey and
administrative data collected in Germany, I aim at
investigating the extent to which and how unemployment
insurance mitigates the costs of parental job loss. First,
focusing on parents displaced by mass layoffs, I would
analyse the effects of parental job loss on a broad array of
parents and children's outcomes, such as physical and
mental health, social relationships, educational aspirations
and achievement, parental investments, earnings, and
benefit receipt. Second, exploiting variation in
unemployment insurance eligibility across individuals, I
would study whether reducing losses in family income
through unemployment insurance mitigates the effects of
parental job loss on the aforementioned outcomes. The
project would make a novel contribution to the literature,
providing key insights for the evaluation of the
unemployment insurance system and for an overall
assessment of the design of social insurance policies.